Quantum circuits and single-electron devices at ultralow temperatures

This project will involve the design, fabrication and measurement of nanoelectronic quantum circuits and thermometers based on single-electron devices. The coherence of quantum devices will be studied at low temperatures, and the same types of device will be used as thermometers for the on-chip electron temperature.
The project will be undertaken in the Lancaster Quantum Technology Centre (LQTC) and Ultralow Temperature Physics group at Lancaster. An essential part of the work will be device fabrication using state-of-the-art nanofabrication facilities available in the LQTC cleanroom. The student will gain experience of working in a cleanroom environment and acquire practical skills in electron-beam and photolithography, thin-film deposition and plasma processing. They will be assisted by the experienced dedicated cleanroom technicians and academic staff who have expertise and hands-on experience in nanofabrication.